Social Behaviour of Simulated Rational Agents

Draft abstract: Simulating and observing the social behaviour of rational agents, with a particular focus emergent properties and the formation and dynamic nature of social networks and structures.